Generation Scotland

This is an LPS application for continued funding for Generation Scotland (2006-present), currently supported through a Wellcome Trust award ending April 2026. Generation Scotland (GS) is a large, geographically distributed representative family and population-based study facilitating research on the genetic and environmental determinants of health. It is a world leading multi-omics biobank with strengths in epigenetics, data linkage, data sharing practices, and proudly maintains a highly collaborative and adaptive approach to research.
GS consists of >40,000 participants to date from the Scottish population of 5.5 million people, recruited over two main phases. At the time of writing the second phase is ongoing. The cohort sits in the context of an equitable unique devolved healthcare system, is well aligned with census data, and includes bio-samples, a wealth of biological data, questionnaires and diverse, mature and extensive linked health-relevant records, and consent for recontact and NHS sample diversion. The ongoing recruitment phase extends to younger individuals (12+yrs), supporting novel research on young people as well as intergenerational health. GS has pioneered innovative and inclusive approaches to recruitment with enduring consent.
GS is notable for the depth and diversity of data, its scale and adaptability, exemplary data sharing practices, and ability to support multi-disciplinary, longitudinal research. We currently have one of the world's largest blood-based methylation and mass spectrometry proteomic datasets available for research. From the current recruitment phase will have the largest saliva-based methylation data, demonstrating utility of scalable/acceptable bio-sampling approaches of important relevance to other studies, with additional longitudinal resampling in subsets for deeper methodological understanding. We maintain successful linkage to health data for >93% of the sample, increasing to 99% for more recent recruits, minimising concerns around loss to follow up.
The cohort has already contributed to >400 publications (77% of which are led by external researchers), with important impacts on aging, mental health, disease prediction, and precision medicine. External requests to access our data continue to grow, generating valuable new data for the wider research community, contributing new scientific discoveries and delivering significant returns on investments in GS. We anticipate such requests to further increase with the release of new data from the current phase of participant recruitment and imminent availability of new biological and linked data, as well as increasing maturity of the first phase data now with 20+ years of health data. We are also pioneering new innovative approaches for research (e.g. a reprogrammable cell line resource and free-text derived health phenotypes). Further funding is therefore essential to fully realise the value of the cohort and maximise use of its new data, to enable continued engagement with our volunteers, to facilitate recontact of participants by external researchers for new research, to preserve team expertise and compliance with FAIR data principles, to support the security of our bio-sample estate, and for ongoing sustainability and innovation.
In sum, GS is ideally placed to examine longitudinal health retro- and prospectively in our large sample of volunteers within Scotland’s devolved health landscape, while ensuring national representation in UK and global studies, creating a uniquely valuable resource for ongoing UK longitudinal health research.